The Power in Learning: Power Differentials, Learning Approaches and Market Orientations in Higher Education

Research Questions:
1. With what intentions and in what ways do university actors attempt to engage their
students, and how do these relate to the subject positioning of students?
2. What regularities are evident in student perceptions of power differentials and how they
manifest at their study sites?
3. In what ways others than power differentials do partnership and market orientations
manifest themselves in sites of learning and teaching?
4. What linkages, if any, do students make between the above and their reported approaches
to study and learning?
5. What is the significance of the findings for concepts and theory associated with power,
student partnership, identity and ideologies in higher education contexts?